ADP Innovation Voucher application

Intellectual property review to inform commercial and IP development strategy of a new company developing a novel technology for use in reservoir imaging in the oil and gas sector. The company aim to improve the data available to geologists supervising oil exploration and production.